Queen's University Belfast and Macrete Ireland Limited

To deliver a self equilibrating FlexiArch assembly that will reduce or eliminate horizontal thrust at the foundations and determine a safe method of joining FlexiArches to enable longer span bridges to be transported.